INEQUALITY IN HIGHER EDUCATION OUTCOMES IN THE UK: SUBJECTIVE EXPECTATIONS, PREFERENCES, AND ACCESS TO INFORMATION

Higher education is a priority in UK government policy, but access to university is still unequal, with well-off families being strongly over-represented among university students. Moreover, among university students, inequalities continue to emerge with differences in dropout rates, degree class and labour market outcomes by socio-economic status. Any policy aimed at reducing inequality in university outcomes can only be successful if the underlying mechanisms are clearly understood. This proposal aims to understand how differences by socio-economic status in perceptions about own academic ability, beliefs about the factors to success at university, willingness to take risk and invest in the future, access to information and job search strategy contribute to inequality in university attainment and labour market outcomes of university graduates in the UK.

We first propose to use linked administrative data to provide a comprehensive description of the association between parental socio-economic status and dropout rates, degree class, employment, earnings, and participation in post-graduate education in the UK over the last decade. We then propose to explore specific mechanisms for the emergence of these inequalities and evaluate interventions that could reduce them. Earlier literature points to several factors which may undermine disadvantaged students' success at university. Students from disadvantaged groups tend to be more present-biased and less likely to plan ahead and invest in the future; they tend to have less information about their own academic ability and other relevant aspects of university outcomes; and they tend to have social networks containing more people in unemployment or on benefits.

By conducting a new field experiment on a cohort of university students, we aim to assess whether interventions aimed at providing new information about the relationship between university outcomes and labour market outcomes, and at changing students' time perspective (i.e. the tendency to live in the past or only for the moment), modify students' beliefs, preferences, working habits, job search strategy and ultimately impact their academic and labour market outcomes. Using secondary data analysis, we will also explore whether early performance in university exams affects dropout and degree class differently by socio-economic characteristics, and examine whether socio-economic differences in access to social networks and local labour markets are partly responsible for inequality in employment and earnings.

This proposal is highly innovative on several dimensions. It employs a variety of methods, such as randomised experiments, specifically intended to uncover causal relationships. It analyses several different datasets, including linked administrative records, a new field study involving panel surveys, and qualitative interviews. It adopts a multidisciplinary approach, combining models of decision making from economics and psychology and collecting measures of expectations, preferences, and other important individual traits. Most importantly, it focuses on the mechanisms through which, and the levels at which, inequalities in university attainment and labour market outcomes occurs and evaluate specific interventions: it therefore is ideally placed to provide concrete policy recommendation.

Potential impact
Potential beneficiaries from this research include:
- Young people in the UK, and especially those from underprivileged background, who could achieve better university outcomes conditional on participating in higher education.
- Civil servants, politicians and other policy-makers. Our research will directly evaluate the impact of two specific interventions aiming at improving higher education outcomes (including employment) of UK undergraduates, and will inform policy makers about the type of support that youths from disadvantaged backgrounds most need, and when the best time to provide support is. It will therefore provide valuable information that enables policy makers to review and improve their current policies and strategies. Our findings will be of direct relevance to - and inform policy decisions of - officials in the Department for Education, the Department for Business, Innovation & Skills, the Child Poverty Unit (which seeks to raising the achievement of disadvantaged children), the Equality and Human Rights Commission (which seeks to promote fairness and equal opportunity in the UK's future economy) and the Department for Work and Pensions.
- Data owners, such as HESA, and DfE. Our analyses require the use of linked administrative datasets, the creation and validation of longitudinal identifiers (HESA Student Records), the use of consistent indicators of attainment and socio-economic status over time. We will work in partnership with these data owner organizations to create resources which will be of long-lasting value to the wider research community.
- Practitioners and non-governmental organisations. Our project will benefit think-tanks and non-governmental organisations with an interest in higher education policy. As well as the Early Intervention Foundation, with which we are already in contact with, these include the Sutton Trust, Child Poverty Action Group, the Resolution Foundation. Interested practitioners include universities (in particular the University of Essex and the University of Leeds), including for example widening participation offices, and secondary school teachers and managers. They will gain a greater understanding of the type of interventions that can help improve access and university outcomes from young people from disadvantaged groups.
- Media/the general public. We anticipate that the outputs of this project will be of interest, as issues related to inequality in higher education are popular topics with the media. Many people will relate to, or have an opinion about, our findings, so the public will benefit from a discourse about these topics.
- The academic community. Our findings will interest other academics working on higher education in the UK and elsewhere, on human capital investment and on inequality. They will also interest academics with a methodological interest in the use of new data (such as the combination of field and lab experiments).
- The members of the project team. All researchers in this project will benefit from rehearsing and applying advanced analytical methods, and being involved in survey design and fieldwork. Skill development will also occur through interactions with government departments, third sector organisations and conference proceedings.